pictures of success

Our street galleries are currently lit by a connection to the mains electricity and although we have been able to reduce our consumption by using 2 x 15watt (LED) lights on each of the units, we wish to further reduce our consumption by the development of